NANOSTRUCTURED METAFILMS: A NEW PARADIGM FOR PHOTONICS

The proposed research introduces a special type of metamaterials, namely planar metamaterials (or metafilms), for practical photonic applications. As a result, a whole new class of extremely compact (low-dimensional) photonic devices that replace the existing bulk optical components (such as spectral filters, polarizers, waveplates, beam splitters etc.) is envisaged. But more importantly artificial planar media allows achieving exotic photonic functionalities (e.g. optical superconductor, asymmetric transmission) that are hardly possible with the use of conventional bulk optical materials. Moreover, the research aims to add a new dimension to the concept of planar metamaterials, and therefore dramatically expand the range of available photonic functionalities, by combining electronic/molecular response of media and metamaterial resonances due to structuring.